Multifield tuning of spin crystal ferroelectrics

Topological structures in ferroic materials have garnered immense interest in recent years for their richness in condensed-matter physics as well as potential applications for future low-power ultra-high density nanoelectronics. Ferromagnetic topological spin structures (e.g., vortices and skyrmions), driven by the Dzyaloshinskii-Moriya interaction (DMI), are promising for next-generation spintronic devices due to their small size as well as energy-efficient and current-driven behaviour. In comparison with ferromagnetics, ferroelectric materials are more structurally anisotropic and therefore should host smaller topological structures as indicated by the much smaller internal characteristic length scale (domain wall width being ~1/10 of that in ferromagnetics). However, complex ferroelectric topologies triggered by the electric DMI have not been discovered until recently in a spin crystal ferroelectric system-(SrRuO3)m/(PbTiO3)n/(SrRuO3)m. In order to further harness the potential of spin crystal ferroelectrics for next-generation nanoelectronics, the structural and polarization dynamics of the topological structures under external stimuli, e.g., electric, optical, and mechanical excitations, merit detailed studies. In this proposal, we plan to use time-resolved synchrotron x-ray diffraction in combination with scanning probe microscopy to examine how the unique ferroelectric topological structures will be perturbed by external excitations and the possible deterministic interconversion among different topological states. Additionally, with the help of theoretical calculations, we aim to gain an in-depth understanding of the underlying physics. Such studies will provide further evidence for the potential of ferroelectric systems to mimic their magnetic counterpart, further extending their application prospects.